Generation Malawi: a rural and urban birth cohort

“Generation Malawi”, an ambitious multidisciplinary research programme, is creating a rural and urban, linked prospective family and birth cohort study of mental health and neurodevelopment, nutrition and cardiometabolic development in a very low-income African nation. This enables the investigation of parental mental and physical health, infant neurodevelopment (and other long-term conditions) and genomics in rural and urban Malawi, giving representation to some of the world’s most marginalised people. Importantly the diverse investigator team is building research capacity in Malawi to capitalise on, and sustain, this resource. Early work has led to new projects to answer key questions on the interaction of exposures and the development of long-term conditions, thereby enriching the resource.
Through MRC-GCRF funding, the cohort is recruiting pregnant women in 2nd trimester from the antenatal clinics in rural and urban health and demographic surveillance site (HDSS) areas, with baseline assessment in consenting mothers and spouses at the participants’ homes. Questionnaires are used to identify common mental and physical health conditions and social determinants (e.g. household characteristics, intimate partner violence, adverse childhood experiences, social support, socioeconomic status). Anthropometry, other physical health measures and, in pregnant women, ultrasound pregnancy dating, are conducted and biological samples obtained. Further participant contacts at 3rd trimester, delivery, 1, 6 and 16 weeks postpartum, permit collection of repeat mental health and physical measures and biological samples. Infant birth outcomes, growth, body composition and neurodevelopment are recorded along with measures of mother/child interaction. With current funding the cohort is recruiting ~2,000 families with follow-ups to 4m of age.
We seek to ensure the continuation and development of Generation Malawi through renewed investment in the core infrastructure, by (i) extending the sample size (from N=2000 to N=5000), and duration of longitudinal assessment (to 3y of age) including key additional measures on child development (ii) continuing the sharable data resource and biorepository, to enable other researchers to respond to multiple complex public health challenges through intervention development and (iii) strengthening research capacity and inclusive in-country engagement to ensure emerging findings feed into timely development and evaluation of interventions.
Malawi is a very low-income, high HIV prevalence country undergoing epidemiological and demographic transition. Health resources are constrained. There are no national electronic medical records and access to health services is limited. A large proportion of the population have had sub-optimal early life exposures and experience long-term conditions later in life, both mental and physical. The role of different exposures and environments and the interaction with genetics, and the opportunities for early intervention, are not well studied. Data from urban African populations are particularly scarce. Uniquely this Malawi cohort has both rural and urban elements, and is nested within established health and demographic surveillance sites and long-term conditions (both physical and mental health) cohorts, giving an in-depth understanding of the epidemiology of the key conditions in the underlying population and adult trajectories of health.
The cohort is particularly well-positioned to investigate intergenerational effects, to capture mental health, nutritional and cardiometabolic measures in parents and to understand the impact on development in the infant and future risk of long-term conditions. Understanding the intersection of physical and mental health burden, social determinants, nutrition, genetics and environment (including susceptibility to climate change) is critical in these highly vulnerable populations if we are to intervene effectively.